Fabric based garment and structure design, selling and manufacture with zero prototyping.

This project will carry out research to acquire the knowledge and skills required to simulate the behaviour and photorealistic visualization of fabric based garments and structures, as 3D virtual prototypes with usable interactive performance , to enable the design, manufacturing and selling of fabric products with zero physical prototypes.